Mask for the Masses

A proposal to develop a new concept for a PPE mask 'system' for the general public which is affordable, accessiable and practical for all, and which ultimately focuses on reducing transmission rates of Covid 19 until a point that an effective vaccine is developed and deployed.